WHO ARE THE BEST SNOOKER PLAYERS AND WHAT SETS THEM APART FROM THE REST?

The broad aim of my research is to use mathematical modelling and statistical analysis to identify the best snooker players and to explore what differentiates them from the rest. I will be analysing the results of snooker matches to:

1. Evaluate alternative mathematical models for ranking and rating professional snooker players (e.g. Elo, Markov & Bradley-Terry models) in order to establish a robust system for quantifying the relative ability of different players which can be used to estimate the underlying probability that one player will beat another.

2. Develop a suitable measure for a player's current form and assess, using appropriate statistical analysis, whether this affects the likely outcome of a match. Similarly, I will test whether there is any statistically significant evidence that within a match the probability that a player will win the next frame is affected by the outcomes of previous frames.

I will also gather data from within matches in order to:
3. Review the performance measures currently used (e.g. pot success and safety success rates) and consider whether there are any alternative measures which are more strongly associated with the outcome of a match and / or help to explain why some players are more successful than others. Through this I hope to influence the data that is collected and provide a richer source of information for players, coaches, commentators and the wider snooker audience, as well as future analysts and modellers.